INdustrial PRocessing Of Nano Epoxies (INPRONE)

The aim of this interesting project is to prove the feasibility of upscaling the manufacture (using industrially relevant processes) of Graphene enhanced epoxy masterbatch. In doing so we will prove that we can impart radical improvements in thermal properties of epoxy resins that have previously only been shown at academic and lab scale level. Additional improvements may also be seen such as material durability, resistance to wear and improvements in thermal cycling.